3D (magneto-) hydrodynamic simulations of massive stars

Massive stars play a key role in the Universe through their high ionising flux, the powerful explosions that usually mark their death and the chemical elements they produce. Their modelling, however, is limited by large uncertainties in the one-dimensional (1D) theoretical prescriptions used in spherically symmetric stellar evolution models to represent 3D processes such as convection and rotation. The advertised PhD project will mainly focus on 3D (magneto-)hydrodynamic simulations of massive stars to improve our understanding of their structure and evolution. The project will also involve theoretical work on the 321D road from 3D results to improved 1D theoretical prescriptions and possibly calculating 1D stellar evolution models. In addition to doing exciting science, the successful candidate will learn key computing skills and be exposed to the industry, which will give her/him a strong skillset for both an academic and an industrial career. This PhD project will run in parallel to the ChETEC-INFRA infrastructure European project and the IReNA NSF network of networks (https://www.irenaweb.org/) that Prof Hirschi is part of. These international network and project will offer great opportunities (training, networking, collaborations with both academic and industrial partners) for the successful candidate. Candidates with a degree in Mathematics or Computer Sciences and a background in fluid dynamics are also strongly encouraged to apply. Other projects related to massive star evolution, 3D stellar hydrodynamic simulations and nucleosynthesis are also possible.